Exploring the origins and activation dynamics of the endometriosis-associated macrophage in a novel mouse model

Endometriosis is a chronic inflammatory condition that affects 1 in 10 women of reproductive age. It is associated with debilitating pelvic pain and infertility and has a huge adverse impact on health-related quality of life. Current therapies are limited to surgery or hormonal suppression. Women want new alternatives to current treatment options.